Storytelling Personal Collections as a Tool to Dismantle the Concept of the 'Other Audience'

Predominantly white media industries in the west, such as publishing, film and
television, have reinforced the white lens as being the primary perspective in
storytelling. This has placed white people as being the protagonists, storytellers and
audience. The reason for this, according to those in these industries, is that black,
brown, and Asian people are either not as invested in these forms of media, or have
interests too niche to be published/released. This is emphasised by titles that do
regard more diverse backgrounds as having racial identity as the key or only focus
within the plot. This results in any person from a background that is not fully white
to be placed into a secondary audience, reduced to being 'non-white'. This is the
'other audience'.
This interdisciplinary study aims to explore self-reflective practice as a storytelling
tool to dismantle the notion of the 'other audience'. It will provide a means for
BAME women to voice the impact media such as books has on their interests,
identities and lives, and where they position themselves in literary and publishing
culture. The disciplines relevant to this project are cultural studies, communication
design, publishing and material culture studies. The project will explore the diversity
of lived experiences, interests and identities from those who are racially
underrepresented, and aims to give them their autonomy in self-expression and
storytelling.
Through workshopping, participants will critically respond to material culture
through autoethnography as well as self-reflection through writing and drawing.
Personal objects such as books will be used as these prompts to interrogate how
meaningful they are to those from varied backgrounds not only as objects, but as
representations of their selves.
The basis of this project was the practice-based thesis My 'Niche Interests': SelfReflective Practice as a Tool to Interrogate the Meanings Books Hold to Women
Racially Underrepresented by the Publishing Industry which I completed for my
MRes in Communication Design, a much smaller scale project which provided some
insight and direction for this larger proposed work